Sensorium: Fully-Sensed Virtual Reality

The focus of the project will be on how to use an arbitrary number of commercial off-the-shelf sensors to stream a real-time 3D view of a scene in VR to be useful in remote operations, for example, the control of robotics in hazardous places such as found in nuclear decommissioning.

The innovation will be focused on novel techniques for efficiently processing the large amounts of data produced from multiple 3D sensors and how to send the data to multiple users in VR, giving them a reliably high quality and low latency virtual presence in a remote scene. The project will contribute to producing a module that is usable out-of-the-box allowing users to easily combine any number of 3D sensors for the purpose of sensed VR applications.